Dynamical large deviations and phase separation in systems of interacting particles

We apply large deviation theory to dynamical fluctuations in interacting particle systems. Large deviation theory describes the probabilities of rare events: we focus here on events in which a system does not behave ergodically, over a long time period. Recent work has established that such events can be accompanied by the formation of a macroscopic cluster of particles: that is, phase separation. The theoretical status of this phase coexistence remains mysterious: it seems to violate equilibrium laws such as equality of pressure (and chemical potential) between the two phases. We seek to understand the role of pressure and chemical potential in this state. There are also possible connections with motility-induced phase separation in active matter, which we will investigate.